Cardiff University and Cellesce Limited

To implement an advanced data analysis pipeline to identify key morphometric signatures from 3D images of screened organoids in drug trials and to classify organoid response for the assessment of therapeutic efficacy for application in the pharmaceutical industry.